University of Glasgow and SVGC Limited

To develop and commercialise a platform for digital sensitivity review of public records highlighting potential sensitivities through information retrieval, text analytics and machine learning.